Secure Cyber Cloud - Payment Industry Audit

Cyber security has become the main obstacle for using cloud for processing of sensitive data. We are introducing an innovative security / cryptographic platform to protect sensitive data and significantly increase trust in cloud computing. This will enable consumers to securely and efficiently access and manage their data in the cloud and businesses to introduce new services and applications.